Experimental Actinide Nano-chemistry for the Future of the Civil UK Plutonium Inverntory

This PhD project will use a combination of synthetic actinide chemistry and heterogeneous catalysis to deliver the experimental data urgently needed for retreatment, storage, and future disposition of the UK's civil plutonium. This work is aligned to a UKRI FLF (Farnaby) grant and in partnership with key nuclear industry stakeholders. Please see www.farnabygroup.com for further information.